CPAID: The Centre for Public Authority and International Development

CPAID will address critical questions that have bedevilled the outside world's engagement with governance of fragile, conflict affected, marginal and impoverished populations. In these places inclusive growth has proved elusive. We propose a different starting point. Rather than anticipating transitions to accountable and capable Western government familiar to policymakers, CPAID prioritises the everyday lived realities of ordinary people in conflict-affected and fragile situations. In these places, the foundations of such growth are far more widespread and pervasive than state institutions. Through the lens of public authority, CPAID researchers seek to understand how governance actually functions in such circumstances, what forms of growth does this accomplish, and can actually existing forms of inclusive growth be promoted by development practitioners. Only a historically-informed, contextual and interdisciplinary analysis of how political, economic and social factors interact can achieve a full understanding of 'real governance' in conflict affected in places. Understanding these dynamics is critical to inform new and improved models of international development which will actually provide or enhance firm foundations for future inclusive growth.
CPAID will explore how forms of public authority shape and are shaped by a set of interlocking global challenges that pose both risks and opportunities for international development and inclusive growth: namely, the provision of security and justice; migration, displacement and situations of endemic violence; global health threats; control and allocation of resources; and advances in media and information technologies. CPAID will fill a serious evidence gap about on the ground realities in large areas of Africa which currently affect other regions, including Europe. The CPAID team includes world- leading authorities on, Uganda, Kenya, Sierra Leone, Rwanda, Burundi, Democratic Republic of Congo, South Sudan, Sudan, Somalia, Ethiopia, and Central African Republic.
Our primary focus is on public authority as perceived, understood and experienced by populations in locations of research. Research over the last decade or so has challenged prevailing assumptions embodied in the 'failed states' discourse, namely that in the absence of western-style governance institutions, fragile and conflict affected societies collapse or flounder. CPAID will undertake research which can help us understand the various ways in which actual forms of public authority work. This approach is desperately needed in development policy. Conventional conflict and post-conflict state building processes, premised on Weberian notions of the state, are hugely expensive and too often unsuccessful or arguably even counter-productive. Moreover, with the rise of 'resilience thinking', donors are increasingly acknowledging that the world is a place of 'radical uncertainty', and determined, in the words of DFID to 'embrace uncertainty as an opportunity to... bounce back better'. This has underpinned a new, but under-researched agenda to find more cost-effective and culturally 'embedded' forms of governance that donors can support.
This research will also take place in the context of massive investments to provide internet connectivity. The next five years will witness unprecedented efforts to connect millions of people who do not currently have internet access in Africa, in remote and borderland areas. Examining the role of new technologies, including social media, in reshaping public authorities and governments will provide crucial entry points to develop policies to achieve new forms of inclusive growth.

Potential impact
Our overall impact goal is to produce high quality, multi-disciplinary, evidence-based research. In doing so, CPAID aim to influence local, national and international policies to promote inclusive growth and social change. Our research will directly benefit the following groups:
(i) Local populations, including communities who have experienced or been affected by displacement and return, who desire inclusive growth and social change. CPAID will have an impact on populations in these places by assisting the development of policies based on strengthening already existing institutions, rather than promoting imagined and normative state institutions. In many places, CPAID will supply baseline data where this does this exist. Through this, CPAID will challenge entrenched wisdom and conventional development thinking, which is not improving the lives of intended beneficiaries. CPAID responds to an urgent need to involve local populations in the research process, and to involve local researchers and assistants in research design. This involves working through, and fostering, a strong already existing network of local researchers, civil society leaders and customary authorities.Increasing and enhancing local stakeholder participation and co-producing and designing research and policy recommendations is not just an outcome of the research project but also a research strategy itself, generating trust with local populations.
(ii) Governmental and non-governmental policymakers at both the national and international level. CPAID will generate recommendations and strategies to strengthen current approaches and interventions related to promoting inclusive growth and social change in African countries. Policies that deliver such end-goals must be designed to work in complex and contested local environments characterised by hybrid and competing structures of public authority. In our research countries, public authority is dynamic, contingent and fragile. Long-term, inclusive growth is illusive. These processes are chronically under-researched, with few comparative studies or transferrable lessons produced. At the international level, the publication and speaking records of the core research team members demonstrate exceptional non-academic impact. Recently, the team has advised the International Criminal Court, the United Nations, the Commission on a Global Health Risk Framework for the Future, DFID and the EU. Building on this expertise, the translation of findings to succinct policy briefings containing actionable recommendations will be prioritised. Findings will continually be widely disseminated through the 'Africa at LSE' webpage and associated blogs, and partners' twitter channels. We will also host annual stakeholder meetings in research countries, and at policy round-tables in London, Ghent and New York.
(iii) Publics. CPAID will promote engagement with scientific evidence on how public authority is constituted, and how its functioning can be enhanced to produce sustainable, inclusive growth. Our meetings and round-tables will strengthen networks among teaching and research institutions as well as national and international media to widely disseminate findings.
(iv) Present and future generations of African development practitioners, leaders and academics. CPAID will train a cadre of young development professionals as a key instrument in changing thinking and practice over the long term. We will ensure access to improve educational opportunities for local researchers in our research countries, recognising the need to work with individuals to help foster a new generation of African leaderswho can take our research findings forward, to contribute to long-term, inclusive growth and change. CPAID will do this systematically through extending the ground-breaking Programme for African Leadership (PfAL) scheme based at LSE and the SSRC's African peacebuilding Network and NextGen African Social Science Programme.